Gambling and neurodivergence: a rapid evidence review

Gambling disorder is a recognised behavioural addiction in both the Diagnostic and Statistical Manual of Mental Disorders (DSM-5-TR) and the International Classification of Diseases (ICD-11). Despite growing recognition, research into gambling disorder has predominantly focused on general population prevalence and treatment-seeking cohorts, with limited attention given to neurodivergent populations such as individuals with attention-deficit/hyperactivity disorder (ADHD), autism, or Tourette’s syndrome.
Research indicates neurodivergent individuals may be more prone to addictive behaviours, with ADHD linked to increased gambling severity, and gambling patterns in autism may be influenced by sensory preferences, restricted interests and co-occurring mental health issues. Nevertheless, the current evidence regarding overlap between gambling disorder and neurodivergence is limited, inconsistent, and has not been rigorously independently synthesised.
This rapid evidence review aims to fill the substantial and fragmented gap in research about the connection between neurodivergence and gambling. There is an urgent need for an independent and thorough summary of current studies to guide future policy, practice, and research. An initial scoping search found no prior independent rapid or systematic reviews exploring the broad overlap between gambling and neurodiversity, which highlights the lack of evidence. Existing studies mostly link gambling with ADHD and autism, showing those individuals face much higher risks, often due to traits like impulsivity, risk-taking, and issues with reward pathways. However, most available research relies on self-reported data and lacks long-term studies, making it hard to prove causality.
Filling this knowledge gap holds major importance for public health. The proposed review goes beyond simply counting cases as it aims to improve treatment and support services, which currently cater mainly to neurotypical people. Issues such as cognitive overload, sensitivity to sensory input, and missing personalized communication can be barriers to engagement. By bringing together existing findings, this review can offer practical guidance for providers and organisations supporting affected individuals.
The strength of this proposal lies in its independent and comprehensive approach, systematically collecting all relevant evidence. Using a rapid evidence review (RER) ensures both rigour and a quick, accessible summary of the evidence, well-suited for guiding policy and practice in a fast-evolving field. This method is highly doable within six months. The project team combines expertise in both gambling harms and neurodivergence research.
As this review aims to bridge significant gaps in understanding the relationship between neurodivergence and gambling disorder, its impact includes guiding future research, informing inclusive policymaking, and supporting the development of person-centred care for neurodivergent individuals. The project will engage stakeholders, notably an Experts by Experience group, to ensure relevance and independence from gambling industry influence. Employing a rapid evidence review methodology, the project will use a systematic search and efficient screening to synthesise current literature, producing a clear, accessible narrative report. With a six-month timeline and a focus on ethical standards and Equity, Diversity, and Inclusion, the project is designed to deliver timely, actionable insights for researchers, policymakers, and healthcare providers.